An investigation into student experiences of the transition between secondary and university learning environments with a focus on academic literacies

This project aims to explore student experiences of the transition between secondary and university learning environments, with a focus on academic literacies (to include linguistic development). I use Lea and Street's (2010) working definition of academic literacies as being 'concerned with meaning making, identity, power, and authority (p. 369), as well as being associated with 'subjects and disciplines', and 'broader institutional disciplines and genres'(p. 368). The research for this project will include interviews and questionnaires conducted with students, teachers, and lecturers at secondary and university educational institutions, such as sixth form colleges, further education institutions, and universities. Further, I will explore sources used by these individuals, including textbooks, past papers, and guidance posted on the WJEC and Welsh Government websites. Through my exploration of these data, I aim to identify how reading and writing skills in humanities and social sciences subjects are taught and assessed at secondary level, compared with higher education. Additionally, I will apply this data so that I can explore ways of addressing any challenges faced by students as they transition to undergraduate literacies. I aim to obtain a diverse range of data to consider the effect that a student's personal circumstances (for example, socio-economic status, age) have on their experiences of linguistic transition to university-level literacies. The interviews will provide an insight into students' experiences of this transition, while the textual data will reveal the extent to which there are linguistic differences in the way reading and writing knowledge and skills are packaged, constructed and assessed in secondary and university learning environments. The transition from secondary education to university can be challenging. Increasingly, students, particularly those from backgrounds traditionally under-represented in higher education, find the shift from a more controlled learning environment to independent study difficult (Thompson et al. 2021). Students report feeling unprepared for the expectations of proactive engagement and responsibility, and for unfamiliar writing styles, assessment types, and grading standards (Thompson et al. 2021). Further, students from a pre-university bilingual educational experience may face the additional challenge of transitioning to monolingual institutions. Alongside a decline in students' reading attainment (Student Assessment (PISA) 2022 National Report for Wales), there is also a lack of understanding and awareness from secondary education institutions and universities for the linguistic differences in writing and knowledge. There appears to be a mismatch between learners' pre-university academic literacies and the expectations of universities (Baker 2018), and it is not clear, at present, how universities can best support the transition to a university learning environment. Framing my research within this context will illuminate students' pre-university knowledge and skills, offering an insight into the kind of support process universities might want to implement to bridge the gap.
The methodological approach I plan to undertake in this project will ensure a multifaceted, in-depth understanding of the expectations and practices of writing which students are expected to fulfil both at secondary education institutions and universities in Wales. By looking at disciplines including English Language, English Literature, Psychology, and Sociology, my project has the capacity to improve the level of support students receive as they are expected to adapt and build on their existing academic writing skills to meet the demands of their courses. Further, my engagement with current guidance comes at a time of 'large scale reforms for improvement' (Miles 2023, para. 6). Thus, the project has the potential to influence Welsh Government legislation regarding secondary and university education.